Low temperature THz near-field imaging for investigating low dimensional devices

The main objective of the project is to build a terahertz near-field microscope that can investigate samples at cryogenic temperatures. Which should allow us to investigate low dimensional quantum systems.